Optimising sugar beet growth yields through use of space and environmental data

The project "Optimsing Sugar Beet Growth Yield through use of Space and Environmental Data" assesses the feasibility of combining earth observation (EO), environmental and in situ farm data to improve harvest productivty for growers of sugar beet and to enhance their capacity to manage the environment around the nation's sugar beet crop. The project brings together British Sugar (BS), Rezatec and Rectory Farmhouse Limited as consortium partners and the British Beet Research Organisation (BBRO) provides in kind support to the project. The project utilises the nation's investment in the capture of environmental data and in the processing of satellite information by leveraging existing national environmental data sets such as those provided by the Met Office and the CEMS (Centre for Environmental Monitoring from Space) at Harwell to process captured data. The project plans to make available improved sugar beet crop growth models to help UK growers maintain their leadership position in the face of increased competitive challenges worldwide.